Swansea University and Hexigone Inhibitors Limited

To develop a strategic performance accelerator programme to develop effective routes to new markets, increasing cohesion, focus and agility within the management team.